Characterisation of atrial arrhythmia substrate - development of a novel predictive tool to guide catheter ablation of atrial fibrillatio

Atrial fibrillation (AF) is the most common cardiac arrhythmia, during which the top chambers of the heart (atria) have chaotic electrical activation. This has many effects, including palpitation and an increased risk of stroke. In the early stages, AF usually ‘starts and stops‘ but with time the periods of AF become longer. Eventually, many patients have AF that is persistent. Catheter ablation can cure around 90% of patients with the intermittent AF but the persistent form of AF is not so well understood and catheter ablation is less successful.

Patients will be studied who are having electrodes placed (temporarily) in their heart as part of their routine treatment. We will stimulate the atria from multiple sites and record the electrical activation, building 3D electrical maps of conduction at different heart rates. The electrical maps will be compared with scar measurements made with MRI scans.

Comparisons of atrial conduction will be made between patients a) without AF, b) with intermittent AF, and c) with persistent AF. This will provide information about the particular sites within the atria that are abnormal in patients with AF. Hopefully this improved understanding will lead to greater effectiveness and safety of ablation for persistent atrial fibrillation.

Technical abstract
Introduction
Approximately 90% of patients with paroxysmal atrial fibrillation (AF) can be cured by catheter ablation. However, success rates for patients with persistent AF are lower despite a more complex procedure involving more extensive ablation: there remains a lack of consensus about ablation strategy and how to identify atrial ablation targets.
Patients at risk of ventricular fibrillation can be identified by pacing protocols that have been developed by other workers. We will develop an Atrial Paced Stimulation (APS) protocol for assessing atrial electrical properties and combine it with anatomical information from cardiac MRI scans in order to gain insight into the mechanisms of persistent AF.

Aims + Objectives
1. Develop an APS that is practical for routine clinical use during catheter ablation procedures and can localize and classify a range of atrial conduction properties.
2. Use APS to assess differences in intra- and inter-atrial conduction between subjects a) without AF b) with paroxysmal AF and c) with persistent AF.
3. Compare the location of sites with abnormal conduction with sites that have complex fractionated electrograms during atrial fibrillation.
4. Assess the effect of scar, measured with MRI, upon electrical conduction.

Designs + Methodology
100 patients will be recruited who are undergoing diagnostic electrophysiology studies and/or catheter ablation. Cardiac MRI will be performed at baseline and also after ablation (if AF ablation is performed). Phase I is designed to develop the technique of APS and comprises patients in sinus rhythm (n=20) and typical right atrial flutter (n=20). During phase II, left atrial data will be collected in patients undergoing left atrial instrumentation for paroxysmal AF (n=20), persistent AF (n=20) and left sided accessory pathways (n=20). The APS protocol will involve decremental stimulation from different atrial sites with electrograms being recorded by a multispline, multielectrode catheter. The stimulation will be repeated with the recording catheter at different locations in order to build up an electroanatomical ‘profile‘ of the entire atrium being studied.

Scientific + Medical Opportunities
This study will provide new information about regional electrical and structural characteristics of the atria in patients with / without atrial fibrillation. In addition to improving the understanding about the pathophysiology of AF, we hope that these new insights may allow improvement in the techniques of AF ablation. By more specific targeting of atrial tissue that is implicated in fibrillatory mechanisms, AF ablation could be made more effective and safer.